Academic Centre of Excellence in Cyber Security Research - University of Cambridge

In the modern global society, everything is connected. Our communications, transport, finance, energy, commerce all rely on the continued availability of computers and networks. Ensuring the security of this critical infrastructure is a crucial priority for society.

By convening workshops in Cambridge and by attending relevant events elsewhere we will create further occasions for the cybersecurity academics to challenge the ideas of their peers and, beyond academia, to engage with the government and industry players whose assets are at stake.

Potential impact
This is not directly research but rather a support activity consisting of communication, dissemination and networking.

Cybersecurity (or lack thereof) has wide-ranging implications, from national security to industrial espionage to security of critical infrastructure such as communications, transport, utilities and banking: the underlying research ultimately affects all members of society.

Our action will engage not only the academic community but also relevant stakeholders in government and industry, to ensure that the cybersecurity research carried out at the University of Cambridge's ACE-CSR continues to be relevant and connected to real-world needs, and that those in a position to benefit from this research have awareness of what is being done and have the opportunity to suggest further desirable developments.